Regional Supply Hub

A project to establish a regional supply hub, using Artificial Intelligence to match suppliers to requests and enabling councils, charities and businesses to buy local.

This will develop innovative applications of AI, teaching the machine to avoid learning inappropriate discrimination from humans (so making the platform suitable for public procurement) and combining geographic proximity with other factors to determine which suppliers best meet the buyer's needs.

The project builds extensively on prior development of AI systems and uses existing collaborations, so reducing the project risk and increasing the probability of successful implementation and exploitation. It is led by Applegate Marketplace Ltd, partnering with Ghyston Ltd and the University of Exeter Institute of Data Science and Artificial Intelligence.